Using Ground Penetrating Radar to Detect Buried Landmines for Humanitarian Purposes

The objective of this project is to use ground penetrating radar (GPR) technology to improve the detectors used in humanitarian demining operations. Currently demining operator encounter a very high number of false positives due to metallic clutter, but due to the nature of the landmine problem every positive indication has to be carefully examined. This project aims to improve the classification of buried targets through the use of GPR technology, reducing the amount of time spent investigating metallic clutter and other false positives.

This project will look at advanced technologies such as resistive film antennas, optimised antenna designs and active balun arrangements to improve the transmitted signal. This will all be underpinned by advanced 3D modelling and simulation. The project will also look at the development of new radar electronics for signal generation and acquisition using novel devices from semiconductor companies delivering the state-of-the-art in single chip integration. Finally the project will consider the problem of radar signal inversion, classification and feedback to the operator.